Computer vision technology research for use in virtual advertising on sports broadcasts

This project aims to create a software platform that can analyse multiple broadcast feeds in real-time and enable the placement of virtual advertising, both highly accurately and reliably.

The project is led by Move.ai who have core expertise in performance data acquisition, volumetric animation and static instance visualisation, all using computer vision. The project partner is Enigma Code Ltd, trading as TVR, who are a virtual advertising agency with strong links with the world's leading and largest sports marketing and advertising agencies.